Applications of Rules Automation & Data Mining within the Const

This project will enable XpertRule to explore the potential for deploying its latest technological advancement in areas of data mining, rule automation, remote condition monitoring and process performance enhancement solutions within the construction sector.